Different kinds of Parisi-Wu equations(parabolic or Schroedinger stochastic quantisation equations); Wave and dispersive PDEs; PKS equations; Cattaneo

My first goal is to establish the local or global existence of the stochastic quantisation equation with almost white noise disturbance; to give a physics interpretation; and perhaps to deduce Parisi-Wu equation from the first principle, which might provide far-reaching insights for one to interpret the fundamental principles of quantum mechanics. My second goal is to seek the bridge linking stochastic analysis and their noncommutative nature perhaps via the famous Cattaneo & Felder's formula. My third goal is to prove the global existence of PKS system under a more weaker condition, which will be explained in detail later. The first goal will be the major goal.